Digitalization of Human Operations to Enable Smart Manufacturing Systems

This project aims to explored different methodologies to overcome the following research objectives

Developing novel sensing technologies to enable embedded sensors within the manual tool that allows the operator to conduct his/her job as normal.

Correlation of the sensor(s) data to the process parameters and the operator performance (i.e., developing a model of the manual operations).

Developing strategies to use the sensing data for the downstream process (i.e., convert the manual process parameters as a digital signature that travels with the product during the manufacturing journey).

Big-data analysis for process optimization and training for new operators.